FANTASIA - Future Aircraft Noise Technologies And Systems Integration Analytics

Rolls-Royce Plc. will lead the FANTASIA (Future Noise Technologies And Systems Integration Analytics) project which seeks to develop, model and validate noise technologies to ensure integrated propulsion systems that will achieve the required noise levels for the novel UltraFanTM engine architecture as well as future hybrid-electric offerings. Multi-disciplinary optimisation techniques will be developed to design for the optimal noise, sfc and emissions levels. Computational fluid dynamics and source separation techniques will be enhanced to replace expensive testing and give early indications of design suitability.

Project cost is £11.2m over 66 months, starting 1 December 2020 and completing May 2026.